Datactics InsurTech - International Feasibility Study

It is essential for organisations to have access to quality, complete, up-to-date and queryable data for tasks such as risk management, fraud detection and resource allocation. Data is being generated at a speed and often companies need to integrate sources such as open data in UK Companies House with third party data such as Dun and Bradshaw to internal repositories for processes such as due diligence and KYC. However, not all data is created equally with issues in terms of format, mis-spellings, transposed and missing data making integration of these data a non-trivial and time consuming task.

Current approaches are often ad-hoc handled in house with scripts generated. These are non-systematic approaches resulting in brittle pipelines that are difficult to reproduce and maintain.

This feasibility study project aims to understand the data challenges in the insurance section and build networks in this area. A key outcome is to addresses these data quality and matching at scale challenges associated with joining large amounts of messy, incomplete data in varying formats, from a multiple sources.